Post socialist peri urbanisation: house building, cash economies and temporalities in Mozambique

This research explores self-build urbanisation and the everyday legacies of socialism in Mozambique. It is motivated by a series of inductive observations from a month of preliminary fieldwork in a locality called Massavana, near to the city of Inhambane in the south of the country, and paradoxes that emerged. The overall objective is to use housing as an entry point into how people are building urban futures while reckoning with a socialist past, including how this past is (re)surfaced, (re)produced, and/or rejected in the present.